Commissioning the RHINO 21cm global signal experiment prototype at Jodrell Bank

Early in the Universe's history, before the first stars and galaxies had formed, the only significantly detectable EM radiation came from neutral hydrogen, which has a spin-flip transition deep in the radio part of the spectrum, at a rest-frame wavelength of 21cm. As galaxies began to switch on, the neutral hydrogen was heated and eventually re-ionised. By charting the brightness temperature of the 21cm line over time, we can learn about the magnitude and timing of these early heating processes, and thus learn about the very first stars and galaxies via their impact on their local environment.

The 21cm line is redshifted according to when in cosmic history its emission took place. To probe the time before the reionisation of the Universe, we must observe frequencies in the 70 - 100 MHz range, corresponding to emission from less than a billion years after the Big Bang. Observing this radiation is difficult however; it is faint, while other radio emission processes (such as Galactic synchrotron) occur nearby and can be several orders of magnitude brighter. Radio interference from human activity is also problematic in this part of the spectrum, e.g. FM radio. Instruments designed to observe the 21cm "global" signal in this range (its average over the whole sky) must therefore be calibrated extremely accurately, in order to make it possible for these spurious sources of emission to be subtracted from the data to uncover the 21cm signal itself.

This project concerns the design and commissioning of a new 21cm global signal experiment called RHINO, which currently exists as a scaled-down prototype at Jodrell Bank. The main RHINO telescope will be a large (~10m high) horn antenna, which has excellent rejection of many of the systematic effects mentioned above, but will require a lot of infrastructure to build. The prototype is much more manageable however, at only ~3m in height, and can observe at ~350 MHz. The aim of this project is to demonstrate successful science observing with the prototype receiver, and translate that to the full-sized experiment once it is constructed. This will require developing or refining some components of the receiver hardware, developing a statistics-based calibration pipeline, and observing and subsequently analysing seasons of data from the prototype telescope. The results of this project will then feed into development of the full-sized antenna.